Automated Curriculum Learning for Evolutionary Algorithms in Robotics and Industrial Processes

The goal of this PhD research project is to develop new algorithms for automatically designing
learning curricula to perform complex tasks. Optimization algorithms find applications in
various domains, ranging from optimizing motion and paths in robotics to minimizing the cost
of industrial processes. Complex optimization problems may, however, be too intricate to tackle
directly without an appropriate set of intermediate goals. Curriculum Learning (CL) offers a
solution by breaking down the complex task into a series of increasingly challenging sub-tasks,
or stages. By leveraging CL, optimization algorithms can achieve quicker convergence and more
efficient learning as they maintain an optimal balance between familiar and novel experiences
[1]. This approach is rooted in the idea that humans tend to seek optimal incongruity in their
learning experiences [2], suggesting a preference for situations that are neither entirely familiar
nor completely novel.

Robotics